Development of assays for a new dielectrophoresis system applicable to stem cell development, cancer research and the early detection of cancer

In numerous medical and research applications, it is important to discriminate between differentkinds of cells as early as possible e.g. cancer/non-cancer, differentiated/undifferentiated,healthy from unhealthy and so on. Often, conventional assays are too slow, expensive orinaccurate. DEP-well technology can use a cells unique electrical fingerprint to distinguish acancer cell from a normal cell, detect the differentiation pathway of a stem cell two weeks beforeother techniques can identify it, more reliably and less extensively. This project will develop newassays for this technology for cancer diagnostics and drug research.